Labour Surveillance in late medieval and early modern England, 1350-1550

This thesis investigates pre-modern surveillance in late medieval and early modern England. The study focuses on the realm's urban communities after the Black Death to the mid-16th century. It introduces labour as a field to explore pre-modern surveillance. It is also novel in bringing the late medieval and early modern period together. By researching labour structures and relations, this study sets to answer how was labour surveillance conducted and how it was perceived by different social ranks. Exeter will be prioritized as a case study. The study will be based on urban judicial records, civic councils' minute books and guild records along with royal legislation. This kind of sources is going to signify labour regulation associated with surveillance. The concept of labour and political crisis is going to be used to help us navigate through the sources. The unexplored Mayor's court rolls in Devon's Heritage Centre are going to be our primary source looking for labour disputes. By exploring labour surveillance, the study aspires to shed light on late medieval economy, society and political culture.